University of Essex and Ticker Limited KTP 23_24 R1 (2)

To apply leading-edge approaches from mathematical data science to challenges including fraudulent behaviour in a high-growth insurtech start-up.